Novel Antimicrobial Wound Care Design

This project will investigate the feasibility of incorporating novel technology into advanced wound dressings. The technology will permit the slow release of antimicrobial agents aimed at alleviating the pain, distress and suffering caused by wound infection. The project will examine and test methods of combining the technology with appropriate wound dressings to maximise efficacy while maintaining dressing functionality.